Bioinformatics tools for the genome-wide analysis of small RNA interaction networks

This project involves the development of cutting-edge bioinformatics tools to analyse small RNAs. The discovery of small RNAs in plants and animals has revolutionised our knowledge gene regulation. However, although much progress has been made on certain small RNAs and their targets (such as microRNAs), very little is known about genome-wide scale small RNA regulatory networks. In this project, the student will work together with a unique combination of world-class experts in bioinformatics, genomics and small RNAs with the aim of identifying, validating and visualising regulatory interaction networks of small RNAs and their target genes. This will build on recent work developed in Moulton's group on genome-wide target identification and validation using the "degradome". In particular, the student will work on developing algorithms and computer programs for visualising and identifying small RNAs regulatory interaction networks in plants with Professors Vincent Moulton and Tamas Dalmay (UEA).